Development of Measurements of Subtle Blood-Brain Barrier Damage in MS

1. Brief description of the context of the research including potential impact

Multiple sclerosis (MS) is a progressive disease that causes severe damage to the central nervous system and disability. MS is characterised by inflammation, which causes damage to the blood brain barrier (BBB), which in normal circumstances serves to protect the brain from potential toxins and pathogens in the blood. Detection of subtle BBB disruption may therefore provide an early sign of acute attacks or provide insight into the mechanism of slow progression of the condition. Recent work has shown the MRI measurements of water exchange across the BBB provides a quantitative tool to detect subtle BBB damage and that these measurements may be more sensitive than previously proposed approaches.

2. Aims and objectives

Within this project we plan to develop new ways to measure blood-brain barrier function by measuring how easily water passes across it. We will develop new advanced magnetic resonance imaging (MRI) scanning and computer-based analysis to generate images that tell us how leaky the blood-brain barrier is, with a particular focus on improving measurement efficiency using methods such as magnetic resonance fingerprinting (MRF). The outcome of the project will be new tools to enable doctors to diagnose and treat patients with brain conditions more effectively.

3. Novelty of the research methodology

This project will investigate new approaches to detecting subtle BBB damage using MRI. The student will develop optimised MRI acquisition protocols to detect water exchange, using MRF and related methods. Computational models of the evolution of the MRI signal will be developed to extract quantitative estimates of the permeability of the BBB to water. The novel methods developed during this project will be evaluated for suitability for potential future inclusion in clinical trials in MS, and may ultimately help to inform and improve future treatments for MS patients.

4. Alignment to EPSRC's strategies and research areas

The project is relevant to the EPSRC's Healthcare Technologies theme and Medical Imaging area.

5. Any companies or collaborators involved

The project involves a close collaboration between UCL Centre for Medical Image Computing and the Neuroinflammation Department at UCL's Institute of Neurology. This project will involve collaboration with researchers working on the EPSRC grant, Water exchange in the vascular of the brain (WEX-BRAIN) (EP/S031510/1). Via the WEX-BRAIN grant, the project will involve collaboration with Cardiff University, making use of the EPSRC-funded National Microstrcuture Imaging Facility (EP/M029778/1), the University of Leeds, Lancaster University, and Lund University. Philips Healthcare are supporting the implementation of developed methods on Philips MRI systems at UCL.